Furthering Decarbonisation Incentives Through Foundation Models for Tropical Forests

Foundation models are neural networks trained via self-supervised learning on vast quantities of unlabelled data, typically based on the transformer architecture. These models have demonstrated substantially improved performance in natural-language processing and image generation, among other fields. ClimaX, the first foundation model for weather and climate science, was unveiled earlier this year and generated smaller root-mean-squared errors in downstream tasks including weather forecasting and climate downscaling as compared to the Integrated Forecast System and convolutional neural networks such as U-Net.

The goal of this project is to better understand the capability of self-supervised learning to infer parameters of natural systems without foregoing socioeconomic impacts. In particular, we hypothesise that an enhanced understanding of tropical forests could be obtained through development of a dedicated foundation model utilising multimodal data. Such a model would have notable implications for how outcomes of carbon interventions are assessed globally, with potential downstream tasks including forecasts of forest cover, baselines of global biodiversity, and estimates of foregone economic output for project areas.